Forensic Un/Certainty and Political Remains

The research project proposed is an extremely rare research opportunity and is, what we believe, to be an ideal example of 'urgent' research. We make this proposal in order to respond rapidly to an unexpected and transient event in Lac Mégantic, Quebec. On July 6th 2013 an oil train derailed and exploded in Lac-Mégantic, Quebec. This is Canada's deadliest rail disaster in 20 years: the scene remains a crime scene, attempts to confirm involvement of residents through forensic means such as the use of dental comparisons and DNA and other technological 'solutions' (the 'Disaster Victim Identification process') is now underway, and responders are working with families to link the tiniest fragments of evidence to their missing loved ones with support from organisations including the International Commission of Missing Persons, Sarajevo and Office of Chief Medical Examiner, New York.

In response to this incident and the Pilot Urgency Grants call the investigators have designed a qualitative methodology, a framework for analysis and a series of necessary outputs in consultation with a number of 'users' who have identified a need for the outputs.
This study will ask a number of questions; what does it mean 'to identify'? What are the implications of never identifying? How are, what we will define as the 'technologies of identification', used and applied in the field? How are those at the heart of the process, the bereaved families, 'allowed' to participate in the identification process? When and how is the decision that identity may remain ambiguous taken? It will allow social science research to address a key omission in UK resilience and emergency planning; There is currently very limited research on this from a social science perspective and there is also no 'Framework of Understanding' to scaffold and advise policy makers. The implications for UK society of this omission means that there is a lack of evidence based practices, a lack of clarity on the scale of resources and a limited public engagement or discussion.

The outputs of this study will present new concepts and new methods of understanding forensic un/certainty and the way that identification processes are constructed and defined, in communities and in laboratories, and how they are implemented/put into practice. The final case study and Framework of Understanding that will be produced will allow for a much deeper understanding of this complex, difficult societal challenge, which is vital for the informing of future governmental responses to such incidents and directly influencing policy and planning. When realised, the impacts of this study will influence a diverse set of beneficiaries including social science researchers, policy makers, practitioners and ultimately the public - all from one set of outputs.

Without research such as this, conducted as expeditiously as possibly, opportunities for vital learning, outputs, examination and archive will be lost to the social science research field and the wider community. The project is also an exemplar of interdisciplinary and institutional approaches. We believe the approach taken by the investigators illustrates the aim of the ESRC to influence society through research; we have responded directly to an issue raised by UK government stakeholders as a societal issue and providing a theoretical framing to document and analyse our findings.

The urgency grant has been designed in consultation with a number of potential stakeholders and specifically developed with the UK DVI response team and Cabinet Office Civil Contingencies Secretariat.

Potential impact
Potential non-academic beneficiaries and users:

- The UK Government and specifically the Cabinet Office Civil Contingencies Secretariat (CCS), the lead government department for disaster preparedness in the UK (see attached Letter of Support);
- The UK Disaster Victim Identification (UK DVI) team, co-funded by the Home Office and the College of Policing and is also a key gatekeeper for the project;
- UK HM Coroner, a powerful stakeholder in decision making about how the DVI process is activated;
- Disaster Action, a UK charity that support bereaved families during and after the DVI process; and
- The INTERPOL Disaster Victim Identification Steering Group.

Research Relevance for non-academic beneficiaries and users

This project presents an urgent opportunity to make a direct contribution to the development of UK DVI policy. The case study, Framework of Understanding (FOU) and accompanying training material that will be produced will allow for a much deeper understanding of how complex and challenging a disaster can be to a society, which is vital for the informing of future governmental responses to such incidents.

The investigators work regularly with these key users who are anticipating the final products: the FOU, the Case Study and an explanatory powerpoint presentation for trainers. These key users have been involved in the design of the project, its ethical aspects, the pathways to impact, and dissemination strategies, particularly with respect to access to the responding organizations and facilities, and concerning the utility of the research for the communities and families affected by disaster.

These key users will also be involved in consulting on the draft FOU and in helping to disseminate this work to wider audiences through presentations, training and online and publication (the outputs will be adopted as part of the UK National Recovery Guidance pages, Cabinet Office Emergency Planning College 'Knowledge Hub" (The UK repository for emergency management material) and Disaster Action.

This work will therefore directly re-shape current DVI practices and directly influence the way that new planning is undertaken, in the UK and internationally. In this very targeted and skilled area, this work will have a direct impact by changing organisational practice and re-shaping public policy with implications for the social welfare of communities affected by disaster across the UK.